Queen Mary, University of London and ENGYS Limited KTP 23_24 R1

To develop an automated calibration method to greatly improve the accuracy of high-speed computational fluid dynamics simulation. This will enable the company to grow its existing market in automotive aerodynamics and enter new markets in the aerospace and defence sectors.